Mathematical modelling of invertebrate movement patterns

Technical abstract
The objective of the research is to develop a unified theory of invertebrate movement patterns over field scales. This research will utilise data from harmonic studies of the flight patterns of honeybees, bumbebees and butterflies. Data acquired at the laboratory-scale will also be used. Modelling will draw upon recent advances that have been made in search theory. It is hypothesed that many invertebrate utilize optimal Levy flight searching patterns.